Transcriptional regulation within the CD4+ T cell lineage

Applications are sought for a prestigious 4-year BBSRC/CASE PhD Studentship to work in an energetic and collaborative multidisciplinary research team at the Babraham Institute studying how enhancer-binding transcription factors drive sequence-dependent establishment of higher-order inter- and intra-chromosomal interactions to control CD4+ T cell differentiation and function under physiological conditions and during infections, autoimmunity and cancer.

The successful applicant will join the laboratory of Dr Rahul Roychoudhuri within the Lymphocyte Signalling and Development ISP (http://www.babraham.ac.uk/our-research/lymphocyte/rahul-roychoudhuri).

Four months will also be spent gaining Industrial experience in the Laboratory of David Tough at GlaxoSmithKline.
The applicant will apply cutting edge experimental approaches in functional genomics, including promoter-capture Hi-C [2, 5], protein biochemistry, cellular immunology and mouse genetics. Experience in mouse genetics, molecular biology, protein biochemistry and skills bioinformatics and R and UNIX programming are essential, while previous experience working with animals is desirable.
The studentship would start on 1st October 2016.
Recommended reading:
2. Maurano, et al. (2012). Systematic localization of common disease-associated variation in regulatory DNA . Science 337:1190-5.
3. Nagano, et al. (2013). Single-cell Hi-C reveals cell-to-cell variability in chromosome structure. Nature 502:59-64.
4. Roychoudhuri, et al. (2013). BACH2 represses effector programs to stabilize T(reg)-mediated immune homeostasis. Nature 498; 506-10.
5. Vahedi, et al. (2015). Super-enhancers delineate disease-associated regulatory nodes in T cells. Nature 520:558-62.
6. Schoenfelder et al. (2015). Polycomb repressive complex PRC1 spatially constrains the mouse embryonic stem cell genome. Nat Genet. Ahead of print.